Lateo Surveillance

Lateo Surveillance has been established by ex military surveillance specialists who have operated across the globe in all theatres of operations. Lateo which is Latin “to remain hidden” underpins the ethos that is behind the teams drive and determination to achieve the results which count. The team also has the advantage of not only military but a fine balance of very experienced civilians with over 20 years of covert photography and surveillance experience. We employ tried and tested Standing Operating Procedures to produce first class results with no compromise to the highest standards you would expect from a professional organisation.